Cocoon

Cocoon will investigate the use of innovative UK capabilities to the retrofit of insulation, aiming to reduce the requirements for material and workers on-site, eliminate the need for scaffolding and wet trades, improve the speed and quality of construction, and ease the burden on the occupier. The project will result in initial proof-of-concept systems, with a scalable business model to roll out the technology as a new "skilled trade".